Archaeology Data Service DRI Strand A 2021-22

The Archaeology Data Service (ADS) is the only accredited digital repository for archaeology and heritage data in the UK, with 25 years of experience supporting research, learning and teaching with free, high quality and dependable digital resources. It does this by preserving digital data in the long term, and by promoting and disseminating a broad range of archaeological and historic environment data including both terrestrial and marine resources. The ADS promotes good practice in the use of digital data, provides technical advice to the research community, and supports the deployment of digital technologies.

DRI funding will allow the ADS to undertake remedial infrastructure investment in three core areas, making strategic improvements so that it can build solid foundations for its role in the UKRI digital research infrastructure and TANC programmes: (i) AHRC data deposit: backlog scoping and assessment; (ii) Depositor training, and (iii) ADS technical infrastructure investment.